What fundamental dysregulation of the immune system underpins the development of rheumatoid arthritis?

What fundamental dysregulation of the immune system underpins the development of rheumatoid arthritis?